Development of a Novel Adaptive Machining Control System Using an Ultrasonic Feedback Loop

This project is looking at exploring the feasibility of using novel ultrasonic measurements applied to the machining process of high value manufacturing processes in order to refine the manufacturing process.
In many manufacturing processes machining and metrology are seperate processes. Very rarely are the two combined in real-time. This project will demonstrate the benefits at both a technical and commercial level to combining these processes.
The output of the project will be a report and a demonstration of the technology.